Definability and interpretations in tensor-triangulated and additive categories

Techniques from additive model theory have been effective in solving problems in representation theory. Many of the additive and triangulated categories occurring in representation theory are equipped with a tensor structure. The project will develop an enriched additive model theory to take account of this, considering definable additive categories with a monoidal structure and interpretation functors between these which preserve that structure. Expected areas of application include support varieties, contramodules and (derived) categories of sheaves.